Global Co-operation for Advanced Automated Mobile Pipeline Technology

Sustainable Pipeline Systems Ltd is developing advanced technology which will allow onshore pipelines

to be manufactured and installed with automated mobile machines, replacing the need to pre-fabricate

short pipe sections in a factory, transport them to pipe dumps and then manually weld them together on-

site. Accreditation and testing are under way in the UK but in order to access the fast growing market for

new pipelines in the Middle East and North Africa, a local demonstration centre is needed. This project

will conduct and report on a feasibility study to develop a local demonstration centre with local

investment and implementation partners. It aims to develop a global group of pipeline operators who will

act as critical friends to this new technology which offers major change to the way pipelines are

constructed, with the potential to halve the cost and the environmental impact